Anglia Ruskin University and Detoxpeople Limited

To embed the development, analysis and knowledge of liposomal formulation - both dry and liquid - facilitating future product design and the adoption of a scaled up manufacturing process.